Pollinator protection: improving the health of commercially produced bumblebees to enhance pollination services and reduce the pathogen spillover risk

Bumblebees are amongst the most ecologically and economically important groups of pollinators, but many species are suffering serious declines. The importance of bumblebees for the pollination of many high-value crops has led to the commercial production and importation of over a million bumblebee colonies pa globally, with ca. 40,000 colonies being imported into the UK each year. These commercially produced bumblebees can carry with them a diversity of infectious and virulent parasites which reduce the crop pollination services provided by the bumblebees and can also pose a significant spillover risk to wild pollinators. Addressing this problem is difficult because there are currently no methods of controlling bumblebee diseases, and the roles that nutritional and other stresses may play in regulating disease in bumblebees are poorly understood. It is essential to develop methods of reducing disease levels in these colonies in order to maximise the pollination service they can provide to farmers and minimise the risk of any impact on native pollinators. This project will work with Biobest NV, one of the major producers of bumblebee colonies, to investigate the effects of diet and stress on the resistance to disease of commercially produced bumblebees, and develop methods to control their diseases. We will utilise controlled laboratory experiments to precisely determine the effects of diet and nutritional stress on resistance to disease, examine whether stress during transit may cause colonies to suffer more from parasites (analogous to shipping fever), and investigate whether RNA interference may provide a method of controlling diseases. The project will make a significant contribution to improving the commercial production of bumblebees such as to both maximise the crop pollination services they can provide and reduce the pathogen spillover risk they pose to wild pollinators, and will provide a first-class training experience to the student including the development of unique skills not otherwise available in the UK.